CAL Innovation Voucher Application

CAL applies proprietary algorithms and statistical analysis to data, collected by space-based remote sensing systems, in order to calculate carbon stock values – and changes in those values over time – for forested land. In so doing, CAL’s technology significantly lowers the transaction costs that are a key component of trading forest-based carbon credits. In particular, CAL technology reduces the expense associated with ground-based observations of forest inventories and automates the analysis of Earth Observation (EO) data to derive carbon values. The company addresses downstream applications of sensing within the National Space Technology Roadmap by targeting forest monitoring and carbon markets, and aims to deliver an internationally significant new service that exploits data gained from space-based systems.